Use of variable spectral resolution remote sensing systems to improve early onset disease detection in commercial forestry in the UK.

This project will combine field data with remotely sensed data to investigate the spectral signatures associated with early onset pathogen outbreaks on commercial tree species in the UK.